Whole Seabed Deployment Modelling and Optimisation

The rapid expansion of the offshore wind sector has significantly impacted national planning for the optimal use of the seabed. This growth places pressure on policymakers to effectively manage the competing uses of offshore areas, which include not only renewable energy sites but also many other uses including fisheries and shipping routes. Decision-making in this complex environment involves multiple factors, such as the maturity of the need for each application of seabed area and the potential environmental and economic benefits.
As offshore wind projects continue to proliferate, the demand for marine space intensifies, leading to potential conflicts with other maritime activities. Fisheries, for example, require extensive areas for sustainable operations, while shipping lanes are critical for international trade. The challenge for national planners is to balance these diverse interests and achieve rational spatial planning decisions that accommodate all stakeholders.
To address these challenges, integrated maritime spatial planning (MSP) has become increasingly important. MSP aims to provide a framework for balancing the various demands on marine space, ensuring that the development of offshore wind energy does not come at the expense of other crucial activities. By achieving a holistic approach to seabed use, national planners can support sustainable development and minimize conflicts among different maritime sectors.